Net Shape Manufacture for Energy Efficient Reactors (NEER)

The NEER project will deliver a selective net shape (SNS) powder Hot Isostatic Pressing (HIP) supply chain to manufacture large civil nuclear components. The NEER projects will develop and innovate in 4 key process areas: 1) Raw Material Development-The atomisation processing techniques for a key civil nuclear material (316L) will be investigated and down selected on suitability for net shape HIP processing as well as development of a ‘next generation civil nuclear alloy’ and HIP processing route. 2) Efficient HIP Tooling- In NEER, specialist low cost, selective net shape (SNS) and reusable HIP tools will be developed with the aid of modern modelling techniques to make efficient use of raw materials and minimise both waste and cost. 3) Design for Manufacture- NEER will demonstrate how civil nuclear sub-components may be formed as one piece by HIP without the need for welding improving the component integrity and reducing the need for inspection. 4) Non-Destructive Evaluation (NDE) - NEER will develop NDE techniques such as ultrasound and coverage simulation for the inspection and validation of real component geometry SNS HIPed components.